R1: Molecular mechanisms of ribosome assembly

The Warren lab is investigating the mechanisms of eukaryotic ribosome assembly. Defects in the assembly process may facilitate appearance of 'onco-ribosomes' and cause ribosomopathies, a group of human developmental disorders leading to conditions including bone marrow failure and leukaemia. My project will support the ongoing lab efforts to deciphering ribosome assembly pathways by using cutting-edge single particle CryoEM structural methods and related interdisciplinary approaches to molecularly rationalize steps in the assembly process and identify drugability potential from pre-identified ribosome species.